Stabilising hydrogels using dipeptides

For my project three dipeptides (a molecule containing two amino-acid residues) at a very low concentration (1 mM) are used to stabilise aqueous foams and emulsions. By dispersing the dipeptide in a basic solution, hydrogels can be formed via addition of an appropriate salt. These hydrogels can then be either aerated to form a foam, or emulsified by using different oils. By changing the physicochemical conditions of the dispersion phase, we study how to stabilise these systems for long periods of time.